MCLAREN: Miniaturised Cold Atom Gravimeter for Space Applications

The project aims to develop a compact cold atom gravimeter and identify routes to development of a space deployable system. Space based high precision gravimetry as offered by cold atom approaches is an emerging key enabling technology for a range of markets dependent on Earth Observation. Furthermore gravimetry has a broad number of terrestrial applications from underground surveying to locating oil and mineral deposits. Although the levels of precision of cold atom gravimetry have been demonstrated, in comparison to current gravimeters the most prominent drawback is the systems size weight and power (SWaP) characteristics. SWaP requirements are seen as the key roadblock in the wider adoption of cold atom gravimeters, despite having a multitude of advantages over existing solutions. This project brings together routes to miniaturised, compact and space deployable subsystems to yield a compact cold atom gravimeter demonstrator. In 2016 flooding caused £1.6bn of damage, and accurate flood prediction could have avoided some of these costs and associated stress of losing homes. Accurate location of underground infrastructure could reduce traffic congestion that costs the UK £4.6bn per year.

Potential impact
MCLAREN will significantly raise the technology readyness level (TRL) of all the subsystems involved in a Cold Atom gravimeter and many of the essential subsitems of Quantum Sensors and Optical Atomic Clocks.
This increase in TRL will impact in several ways:

- Contribute to the development of future Space instruments based on optical interrogation of atoms. Examples: Space
Optical Clocks, Space Atom interferometers for gravity missions or fundamental science (eg STE-QUEST)
- Contribute to the development of ground based quantum devices that would have an impact in the industries of Civil
Engineering(sallow ground surveying), Mineral Prospection, and Secure Communications to name a few.
- In the longer term it might have impact on space industry through the develpment of ultraprecise inertial sensors that
would contribute to space craft attitude monitoring and control